ELWAG-Enhanced Assured Location Simulator Leveraging WiFi and GNSS Sensor Fusion

The need for smart devices to have a highly accurate self-awareness of their own location, and the location of other smart devices around is becoming increasingly important. Many devices rely on a singular location technology (typically GPS), which is one type of the wider eco system of Global Navigation Satellite Systems (GNSS). These systems, whilst becoming more capable, still suffer at times from the deployment environment, typically in urban areas where buildings and other cityscape features interfere with the signal. This is also though, where most of us need to know our location to the highest level of accuracy due to increasing population or device density. WiFi signals though exist almost universally within these situations or dense urban areas and so there is a possibility of *fusing* these signals with the GNSS signals to identify one’s location very accurately. However, for the concept of a hybrid WiFi and GNSS system to be developed, manufacturers need to be able to test such technology in a cost effective, repeatable and safe environment. This project aims to produce a representative and assured WiFi simulator that can be used for lab based testing and evaluation of a devices performance and operational capabilities.